CoolR split cycle engine

CoolR represents a fundamental shift in engine technology that is expected to increase Internal Combustion Engine efficiency to 140% of current levels. The innovative CoolR Split Cycle engine achieves this remarkable headline efficiency by employing quasi-isothermal compression. The engine thus combines the high compression ratios preferred for efficient running, plus low emissions, of internal combustion engines with the heat recuperating capabilities associated with combined cycle gas turbines.
The principles of this system have been deployed already by Ricardo in a power generation plant. The objective of this programme is to determine the technical feasibility and best route to market of a vehicle-centric concept variant within 10 years.